2016 Innovations protection

PAB has a long history of working with the automotive, aerospace, rail and defence industries. We supply specialist bespoke engineering solutions to some of the world’s biggest companies, the largest include Aston Martin, Ford, Rolls Royce and Jaguar-Land Rover. We currently have over 20 new products in development for the automotive industry alone and believe we have a number of revolutionary products that could help change the automotive industry as we know it. These products include ultra-light car bodies which will reduce emissions and highly durable safety components that can be incorporated into the chassis’/bodies of cars. We are eager to launch these early in 2016 but want to ensure our innovations are protected.